Revealing Prehistoric Human Behavior: A Novel Biomechanical Study of Paleolithic Ergonomics and Hand-Stone Tool Interactions

Paleolithic stone tools offer an invaluable source of evidence for comprehending the behavior and evolution of Pleistocene hominins and Holocene modern humans. By examining their morphological properties and technological characteristics, we gain insights into various aspects, ranging from the evolutionary trajectory of human cognition to changes in diet, social systems, and landscape utilization. It's essential to remember that every stone tool ever crafted was intended for use by the human (or early hominin) hand, making the understanding of musculoskeletal aspects related to effective and safe tool usage critical in interpreting what these technologies reveal about early humans. Currently, testing these hypotheses is challenging due to the limited availability of published data on the ergonomic relationship between stone tool features and the biomechanical and morphological aspects of the human hand. To address this gap, the PALEOERGO project proposes a scientific approach that combines experimental archaeology with cutting-edge techniques in archaeological research. The project aims to tackle long-standing questions concerning the ergonomic relationship between the human hand and the use and production of stone tools. Employing a groundbreaking biomechanical perspective, the PALEOERGO project focuses on Lower and Middle Paleolithic stone tool artifacts. Through ergonomic theory and a large-scale experiment, this research endeavor seeks to establish a biomechanically grounded baseline for understanding stone tool use. By doing so, it provides a deeper understanding of the human experience with these ancient tools and sheds light on the behavior and capabilities of our early ancestors.